Novel Metamaterial Electromagnetic Sources

This project aims to develop the framework for a new class of novel compact, high power, metamaterial based RF source, driven by scientific and industrial applications.